Project VIC-E (Vistry Innovation and Circular Economy)

Vistry is the UK's largest housebuilder by volume, delivering 17,225 homes in 2024 - representing 8% of all national completions. With 350 active developments and three timber frame manufacturing facilities, Vistry is uniquely positioned to drive innovation at scale. Many of these homes are delivered in partnership and built-to-for rent, meaning our partners retain a long-term interest in their performance and sustainability---covering aspects such as maintenance, adaptability, and end-of-life considerations.

The proposed project aims to embed circular economy principles into the standard design of Vistry's housing typologies. This will be achieved by demonstrating how a home---developed at the Vistry Innovation Centre (Technology Readiness Level 5/6)---can be deconstructed, with insights feeding directly into the structural and architectural design of future homes (TRL 7).

Key areas of focus will include:

* **Design for disassembly and deconstruction**, considering connection types, material choices, layering, accessibility, and health and safety.
* **Flexibility and adaptability**, ensuring homes can evolve with occupants' needs over time.
* **Impact evaluation**, assessing both environmental and commercial outcomes.

This initiative addresses a major gap in UK housing innovation: the lack of practical research into how modern homes can be responsibly deconstructed at end-of-life. By tackling this challenge head-on, Vistry will help shape a future where homes are not only built to last---but built to be taken apart, reused, and reimagined.

The project will also influence the wider supply chain, encouraging manufacturers and designers to create components that support circularity. Ultimately, this work will lay the foundation for scalable, adaptable, and resource-efficient housing across the UK---supporting national goals for net zero and sustainable development.